Brarista - Applying Generative AI and Computer Vision to engineer the future of bra fitting

Brarista's mission is clear: we believe bra shoppers deserve better access to professional bra-fitting. Using state-of-the-art vision AI, we aim to improve breast health for women worldwide by providing high-quality bra fitting services that are accessible, accurate, and personalized.

This project will complete the final phase of our R&D plan, focusing on enhancing the existing capabilities of our MVP bra-fitting tool based on market feedback. Over 12 months, we aim to improve the product's accuracy for diverse body types, reliability, scalability, and usability through a series of research and development activities.

This grant is endorsed by one of IUK's investors, GCAngels.